University of Hertfordshire and e2E Services Limited

To embed portable high-performance real-time Java Virtual Machine expertise in embedded environments, suitable for hosting future satellite terminals based on Software Defined Radio.